University of Strathclyde and TMD Technologies Limited

To develop and commercialise a miniaturised, self-contained, integrated platform for atom cooling within a hand-held package for use in next-generation quantum technologies, such as atomic clocks and derivative applications based on high precision measurement of time.